Neutrinos as evidence for dark matter and noevl detector technologies with Liquid0

Explaining the dark matter content of the universe is one of the major challenges in Particle Physics today. Neutrino detectors provide the exciting possibility of detecting neutrinos from the sun and galactic centre that have arisen from dark matter annihilations.
The student will explore the potential of the next generation of neutrino detectors, Hyper-Kamiokande and DUNE, to protect neutrinos from dark matter annihilation.
The past twenty years have seen great advances in neutrino and dark matter detector technology. The student will work on one of the most exciting new developments I neutrino detector technology which turns the accepted paradigm of requiring transparent detector media on its head. The new Liquid0 detector technology uses and opaque scintillating medium and wavelength shifting optical fibres to reconstruct the tell-tale evidence of charge particles, resulting from neutrino interactions, producing scintillating light in the medium. This easily scalable type of detector has major advantages over more traditional and cumbersome physical segmentation of regions of detector. There are many applications I particle physis and beyond. In particular Liquid0 technology could be deployed as a near detector at the hyper-kamiokande experiment.